Complex Trauma in Young People: Psychopathology and Cognition

Traumas are stressful events that involve danger of death, injury, or sexual assault. One in three British young people have been exposed to a trauma, and these young people experience high rates of mental illness - three in five experience a mental health condition. Currently, these young people are treated with therapies that were developed to improve symptoms experienced by people who had been exposed to single traumatic events, such as car accidents. However, psychiatrists and psychologists have found that these treatments do not address all the symptoms experienced by young people who have been exposed to types of trauma that involve multiple events of others attempting to harm them, such as child abuse or bullying. These types of trauma are called complex traumas. Because current treatments do not address some of their symptoms, young people who have experienced complex traumas tend to have longstanding mental illness and difficulties managing day-to-day tasks such as studying and working, and so need longer-term input from mental health services. Therefore, complex traumas have a high health and economic burden, for example the estimated lifetime cost for each victim of maltreatment is equivalent to £155,000. As complex traumas are common, for instance about one in ten children are physically abused each year, the associated health burden leads to high strain on mental health services.

To improve treatments for young people exposed to complex trauma, we need a better understanding of the symptoms they experience, especially those that are not addressed by current treatments. Important symptoms to consider include aspects of mental health (such as depression or anxiety, known as psychopathology) and intellectual abilities (such as intelligence or memory, known as cognition). In order to choose the most helpful treatments for these symptoms, it is also important to understand whether these symptoms developed after the trauma (and may have been caused by the trauma), or whether they were present before the trauma (and reflect pre-existing vulnerability).

In this project, I aim to comprehensively describe symptoms that are experienced by young people who have been exposed to complex traumas, in terms of mental health (known as psychopathology) and intellectual abilities (known as cognition), including whether these symptoms develop before or after traumas. I will do this by studying differences between young people who have been exposed to complex traumas, single traumas, and no traumas. As current treatments were developed to improve symptoms experienced by people exposed to single traumas, identifying different symptoms experienced by young people exposed to complex traumas will indicate new symptoms that can be addressed in treatment.

I will use data which has already been collected from two large community studies of young people, conducted in the UK and Europe. Participants in both studies were assessed repeatedly over several years, and were most recently assessed at age 18 years. I will compare 18-year-old participants who have experienced complex traumas, to those who have experienced single traumas, and those who have not experienced traumas. I will study several aspects of mental health (known as psychopathology) and intellectual abilities (known as cognition). I will also test whether these symptoms developed after the trauma, whether they were present before the trauma, or whether they can be explained by other factors such as socioeconomic conditions.

This work will contribute to scientific understanding of the impact of different traumatic experiences on young people's development. This will provide meaningful guidance for psychiatrists and psychologists working with young people affected by complex traumas. Addressing newly identified symptoms could improve the effectiveness of treatment, leading to better health and functioning of affected individuals and reduced demand on mental health services.

Technical abstract
Background: Traumas are stressful events that involve danger of death, injury, or sexual violation. Complex traumas are types of trauma that involve multiple interpersonal stressors, e.g. maltreatment or bullying. Current psychiatric assessment and treatment of young people exposed to complex trauma is insufficient. To inform and improve assessment and treatment, we need an evidence-based model to describe clinical presentations in these young people.

Aim: To describe psychopathological and cognitive profiles of young people exposed to complex trauma, and to investigate the origins of these presentations.

Methods: Participants are from two population-based cohorts: the E-Risk Study (2,232 British young people tracked from birth-18 years); and the IMAGEN Study (2,227 European young people followed between 14-18 years). I will characterise psychopathology (wide range of disorders and symptom dimensions) and cognition (IQ, executive functions, processing speed, memory, threat perception, reward processing, risk taking) in 18-year-old participants exposed to complex trauma, compared to (i) those exposed to single-event trauma, and (ii) non-traumatised individuals. I will use regression to test for bivariate associations between complex trauma and psychopathology/cognition, and structural equation modelling to account for correlations between aspects of psychopathology/cognition and to capture higher-order group differences. I will then expand these models to include pre-trauma psychopathology/cognition and socioeconomic status (measured at age 5 in E-Risk and age 14 in IMAGEN), to test whether associations are accounted for by pre-existing vulnerabilities.

Impact: Identifying previously unrecognised aspects of clinical presentations will provide meaningful guidance for clinicians. Addressing these targets could increase effectiveness of assessment and treatment, improve outcomes for affected individuals, and reduce the health service burden of complex trauma.

Potential impact
This research has the potential to benefit several stakeholders.

Young people exposed to complex trauma and clinicians: Complex trauma has a high health and economic burden (e.g. the lifetime cost per victim of maltreatment is £155,000). I will study clinical presentations in young people who have been exposed to complex trauma in terms of psychopathology and cognitive dysfunction - both are associated with poor functioning and interfere with individuals' ability to engage in psychiatric assessment and treatment, and therefore could contribute to this burden. I will identify previously unrecognised aspects of psychopathology and cognitive dysfunction, which will indicate important new targets for assessment and treatment. Additionally, I will investigate the origins of these presentations, which will inform treatment approaches: for example, if psychopathology and cognitive dysfunction emerge after complex trauma exposure, it is plausible that trauma-focussed treatments might improve these presentations; alternatively, if these presentations are accounted for by pre-existing vulnerabilities, it is unlikely that trauma-focussed treatments will be of benefit, and other treatment approaches will be needed. Addressing newly identified targets using relevant approaches could improve the effectiveness of clinicians' assessment and treatment, leading to improved health and quality of life for affected individuals.

My research could have impact soon after dissemination, as clinicians could adapt current assessment and treatment strategies to identify and address these new targets, using available evidence-based treatments. For example, if my research finds that young people who have been exposed to complex trauma are likely to experience longstanding inattention and hyperactivity, in addition to more prominent post-traumatic stress symptoms, this highlights to clinicians the importance of comprehensive assessment to identify longstanding inattention and hyperactivity, even though this may not be the presenting complaint. These symptoms could then be improved with evidence-based treatments, which could also improve engagement with treatments for post-traumatic stress symptoms.

My research could also have future impact, by informing the development of new treatments to address new targets. For example, if my research finds that young people who have been exposed to complex trauma are likely to experience impaired executive functions, treatments developed to support and improve executive functions could be useful to complement treatment of emotional and behavioural symptoms.

Mental health services: As complex trauma is burdensome and common (e.g. 4-16% children are physically abused per year), it is associated with high demand for child and adolescent mental health services; yet these services face huge financial pressures (see report: Children and Young People's Mental Health: State of the Nation, 2016). Any improved effectiveness of assessment and treatment of young people exposed to complex trauma (as discussed above) will reduce strain on mental health services and lead to efficiency savings.

Policy makers: Child and adolescent mental health care is a government priority, and recent policies have recognised the need to improve care for young people exposed to abuse and bullying (both complex traumas) (see policies: Future in Mind, 2015; The Five Year Forward View for Mental Health, 2016; Transforming Children and Young People's Mental Health Provision: a Green Paper, 2017). As described above, my research responds to this need and therefore could inform future policies.

Public: Improved care for individuals and benefits for services and policy will positively impact society. In addition, increased research and subsequent media discussion about complex trauma and mental health will increase public awareness, reduce stigma, and breakdown barriers to affected individuals seeking help and others recognising this need.